High power millimetre wave amplifiers for accelerators and magnetic resonance spectroscopy

A high power millimetre wave Gyrotron Klystron amplifier relevant to accelerators and magnetic resonance spectroscopy will be studied. Gyro-klystrons are well suited to high frequency (36GHz), high power (~MWs) millimetre wave production due to the very high gain (~40dB) possible which mitigates the demands on the input source. The input and output resonators of the gryoklystron will be designed and simulated using electromagnetic simulation software. The electron beam wave interaction will be modelled using particle in cell codes. An amplifier which offers an instantaneous bandwidth ~1% that is capable of supporting complex modulation schemes will be explored.